FEED HUB & SPOKE: Food & Essentials E-Delivery with High-street Hubs

The FEED HUB & SPOKE project introduces an innovating approach combining:

* Cloud Kitchens
* Coworking Spaces
* Food & Parcel Combined Deliveries
* Connected and Autonomous Vehicles (CAVs) and Drones
* Zero-Carbon Deliveries

The **HUB** will revitalise the high street by converting struggling restaurants into a new commercial model. Currently, restaurants are serving one cuisine (eg Greek), which is being prepared at the back (kitchen) and served at the front. This is a high-overhead proposition, with limited flexibility relying on rapid customer turnover with significant spend per head. In the HUB model, the back is converted into a shared kitchen space where multiple vendors can work and is supported by a network of cloud kitchens for greater food variety. The front is converted into co-working spaces, increasing space utilisation, where food can be consumed (from this HUB or associated cloud kitchens). This will support the new decentralised workforce and start-ups to be productive while providing income throughout the day (not only at lunch&dinner). The operational staff required is minimal, thus reducing costs.

The **SPOKE** is a compact pickup and ordering kiosk with an integrated payment method. Ideal for business parks, science parks or even public places, the SPOKE allows food and freight deliveries to be aggregated, disrupting the current model where couriers deliver each order separately, which causes congestion and increases costs. SPOKEs will enable any shared space to be transformed into an eating area, a model currently tried in city centres only when adjacent to restaurants. SPOKEs will be connected to HUBs in an innovative network that will be designed to enable the optimisation of flows (e.g. reduced costs, times, polluting emissions) through consolidation of goods, collaboration among stakeholders, and the use of innovative tools and delivery systems.

These will be supported by:

1) **AirB2B platform**: is a platform to enable easy renting of professional spaces, such as co-working spaces, cloud kitchen spaces or meeting rooms. This will enable restaurants, colleges, community centres etc to share their kitchen space and users to book HUB co-working space. Food vendors will undergo due-diligence and be able to supply HUBs, SPOKEs or direct to consumer delivery via the existing FEED app. We will also liaise with other co-working space, meeting room or studio providers as the next step. The AirB2B platform aims to enable access to the spare capacity of commercial spaces and reduce the barriers to remote working and new business.

2) **Zero-Carbon Fleet**: in our operations, we already deliver food & essentials through a combination of EV and e-cargo bikes, and drone delivery trials (VLOS). We will explore the feasibility of CAVs and expand our drone analysis

3) **FEED B2C platform (existing)** for customers to order in HUBs or home.

This ambitious multi-faceted project will a pilot of the AirB2B platform, developed in collaboration with a Design Consultancy 40Two, a SPOKE in one business Park in Oxford, Trial and evaluation of a CAV hot food delivery (at RACE, Culham) and finally launch a HUB to test and validate the model in Oxford or London.